M3: Managing Many-Cores for the Masses

Since the invention of the microprocessor in the early 1970s, information and communication technologies have rapidly improved almost all aspects of our daily lives. Unrelenting growth in computing power has been the enabler for significant scientific advances and transformed our society in the way we work, play and interact with each other. Fundamentally, this has been achieved through continuous strides in semiconductor technology, repeatedly doubling the number of transistors available on a chip every 18 months (famously known as Moore's Law). At the same time, Dennard scaling ensured that overall chip power and area stayed constant, allowing computer architects to design more and more elaborate processors to take advantage of the increased transistor counts and provide faster and faster systems.

All this was performed transparently to the programmer, who simply had to switch to a new processor to make his applications run faster. There was no need to rewrite or modify parts of the program, or worry about the characteristics of the underlying platform. There was, in effect, a contract between the hardware and software, whereby the architect would provide more advanced systems and the programmer would concentrate on producing more sophisticated and innovative applications.

Serendipitous transistor scaling couldn't last forever though, and in the early part of this century we hit the "power wall". Transistors could no longer be made smaller yet achieve the same power efficiency gains as in previous technology generations. In response, industry switched to multicore designs, aiming to continue performance increases through thread-level parallelism. This, in effect, broke the contract, requiring software writers to create programs with an eye on performance, as well as functionality. Although there are some application domains that can benefit from this parallelism (e.g. games), there is little evidence that developers have risen to the challenge of writing multi-threaded code and even when they do, the runtime environment doesn't necessarily allow their threads to actually be executed in parallel.

The failure of Dennard scaling means that many-core chips are the logical next step. However, it also means that the energy problem will not decline, and key industry figures warn of "dark silicon" when we have abundant transistors on chip but lack the ability to power them all on at once. We may soon find that significant parts of each multicore chip must be turned off, due to power limitations. Added to this, as transistors shrink they become more susceptible to manufacturing variability, wearout and in-field faults, decreasing their reliability and shortening the lifespan of the systems they construct. Unless we take drastic action, this convergence of challenges could seriously undermine our ability to continue advancing the systems that have revolutionised our lives.

This fellowship is a step towards meeting these challenges by reinstating the hardware / software contract, allowing the system to deal with each issue and leaving the application developer free to continue innovating. It will bring together a world-class research team that will investigate a variety of holistic schemes to achieve this aim based on automatic parallelisation, heterogeneous architectures and optical networks-on-chip, directly tackling the challenges laid out in the EPSRC cross-ICT priority of Many-Core Architectures and Concurrency in Distributed and Embedded Systems.

Potential impact
The advent of mainstream multicore processors requires software developers to write multi-threaded applications to achieve high performance. At the same time, energy consumption is still a major challenge, with key industry figures warning of "dark silicon" when we have abundant transistors on chip but lack the ability to power them all on at once. Futhermore, as transistors shrink they become more susceptible to manufacturing variability, wearout and in-field faults, decreasing their reliability and shortening the lifespan of the systems they construct. Unless we take drastic action, this convergence of challenges could seriously undermine our ability to continue advancing the systems that have revolutionised our lives.

The main goal of this project is to tackle all three of these challenges transparently to the software developer, increasing the performance, reducing the energy consumption and ensuring the reliability of future many-core processors. The primary beneficiaries from this work will be academics and industry, where we will perform state-of-the-art research into automatic parallelisation, heterogeneous architectures and reliability techniques for many-core architectures.

This work is of significant value to industry, as demonstrated by the letter of support received from ARM, who will fund the three Ph.D. students due to work on this project. Dr. Jones has good links with the different divisions within ARM and these provide an obvious route to dissemination of ideas, as well as feedback on the developed techniques.

Furthermore, at an early stage in the project the core IP that will be generated from the research will be identified. With this in hand, the potential for further economic gain can be evaluated. The University of Cambridge has an excellent track record in commercial exploitation, for example XenSource.

As with any long-term research, it is complex to express its impact on the wider research community and society. However, EPSRC's vision for a digital economy is underpinned by the need for high-performance, reliable and efficient electronics and systems. This proposal will significantly contribute towards this goal the EPSRC cross-ICT priority on Many-Core Architectures and Concurrency in Distributed and Embedded Systems.